Morrison Bowmore Distillers - Springburn Bond Refurbishment

This project will examine the total refurbishment of Morrison Bowmore Distillers (MBD) headquarters in Glasgow. The overall site contains offices, warehouses, production areas and laboratories. The project relates to phases 1-3, (warehouses and production areas) and an analysis of energy savings achieved from upgrading a standard steel frame construction, with the application of Kingspan cladding panels to walls and roof, both of which incorporated translucent units. Heat recovery systems have been installed in production areas along with passive ventilation throughout, and each phase has had existing internal lights replaced with an intelligent lighting system with PIR and auto-dimming functionality.
Due to production processes in the whisky process the building produces a huge amount of unregulated emissions which the client is actively attempting to reduce, having installed substantial energy monitoring equipment which will provide half-hourly readings, allowing an analysis of pre and post refurbishment areas. The study will analyse the energy savings made through this upgrade, in terms of heating, ventilation and lighting, and the subsequent effect it has had on working conditions for staff.